PRISM - Personal Real-time Internet Search Mapping

"PRISM - Personal Real-time Internet Search Mapping

PRISM tracks on-line search activity, highlighting links between and within websites. PRISM provides a visual map of the research pathway and facilitates a more efficient use of scarce resources both in academic and commercial settings.

PRISM is modular in design. The basic tool can be used in primary schools and with novice users of the internet. Layers of functionality can be added up to full professional level with the ability for groups of researchers to collaborate and more effectively and identify overlaps/gaps between their search activity."